A photo is worth a thousand words: Using Photovoice to explore mental distress in adolescence in deprived areas of East London (UK) and Rio de Janeiro

Mental distress in adolescence (aged 10-19) is a growing
concern worldwide, with up to 20% of young people
experiencing mental health problems within a given year.
Globally, the burden of poor mental health is greatest for
low and middle-income countries (LMICs) where the
proportion of young people is the greatest. In the UK, the
number of young people with a diagnosable mental health
condition is increasing year-on-year, and East London, one
of the most deprived areas in the UK, has one of the
highest rates of mental illness, and the youngest
population in the country.
Limited research has explored the actual lived experience
of mental distress in adolescence and whether this
experience differs across countries. It can be challenging to
engage adolescents in research, and traditional methods
such as interviews and questionnaires do not encourage
participation. Traditional methods may not promote self expression and can be influenced by the researchers'
(adult) point of view. This PhD aims to overcome
limitations with previous research by investigating whether
an arts-based research method called Photovoice is an
acceptable way of understanding mental distress in
adolescence. Photovoice is a photography-based research
method that involves participants taking photographs of
their everyday experiences, and then discussing the stories
surrounding these photographs within a group.
The overall aim of the PhD is to explore the experience of
mental distress amongst adolescents in two different
deprived urban locations, East London (UK) and Rio de
Janeiro (Brazil). Through conducting the research in two
different locations we will be able to compare the use of
Photovoice as a methodology, and the experience of
mental distress in adolescence within these two settings.
Specifically, the PhD will address the following research
questions:
1) Is Photovoice acceptable and feasible with this
population?
2) What personal, cultural and social factors influence the
experience of distress?
3) Can Photovoice be used to inform health and social
policy?
To answer these questions, a systematic review will
explore previous arts-based research methods that have
been used with adolescents; secondly a Photovoice project
will explore the experiences of living with an emotional
disorder (depression, anxiety or bipolar disorder) with 100
adolescents (50 in East London and 50 in Rio de Janeiro).
This will be explored further within an arts-based workshop
in both settings with a smaller group of participants (20 in
East London and 20 in Rio de Janeiro). Lastly, we will raise
awareness of the needs of this population through
dissemination activities aimed at engaging local
communities. This will include a gallery event and
photobook showcasing the photographs taken by the young
people and their accompanying stories. A key output of the
PhD will be evidence for the acceptability of a participatory
research method, which both partners QMUL and ELFT are
keen to explore.